Fast Track Design and Manufacture of a Mass Market Personal Protection Device to Lower the Risk of Contracting COVID-19.

As well as the serious implications for people's health and the NHS, COVID-19 is having a significant impact on business and the economy. PWC estimates the year one impact on UK GDP could range between -4% and -8%. Further, they suggest the worst-hit sectors such as transport, hotels and food service, could see their annual output down by anything from around 15% to around 40%.[][0]\[1\]

The pressure to resume business and life as normal is a growing challenge for governments globally but public health advisors are highlighting that restrictions on daily life need to continue until a vaccine is widely available. The so-called Exit Strategy from the current lockdown is likely to comprise a gradual lifting of restrictions for certain groups e.g. by age and possibly for certain areas where numbers are deemed to have peaked. A range of tools will be required to support the gradual lifting of restrictions.

With the support of Innovate UK, this project will involve the fast track design and manufacture of a mass-market innovative personal protection device to lower the risk of contracting COVID-19 and future viruses.

This project has resulted from the government call for manufacturers to consider diversifying production to meet the urgent need for personal protective equipment in the UK.

O'Neills is a multi-sports manufacturer specialising in the design and manufacture of bespoke playing and training kit to teams globally. O'Neills is ideally placed to deliver this project as a vertically integrated manufacturer with in-house skills in product development, and a wide range of apparel and product manufacturing equipment. We have a strong supply chain in place for the core raw materials to be used in this project.

[][1]\[1\] [https://www.pwc.co.uk/services/economics-policy/insights/uk-economic-update-covid-19.html][2]

[0]: https://oneillssportswear-my.sharepoint.com/personal/oward_oneills_com/Documents/INNOVATE%20UK/CURRENT%20SNOOD%20APP/ONeillsSnood%20Project%20Summary.docx#_ftn1
[1]: https://oneillssportswear-my.sharepoint.com/personal/oward_oneills_com/Documents/INNOVATE%20UK/CURRENT%20SNOOD%20APP/ONeillsSnood%20Project%20Summary.docx#_ftnref1
[2]: https://www.pwc.co.uk/services/economics-policy/insights/uk-economic-update-covid-19.html